Are you fit to work? A home test for COVID-19

In any infectious disease outbreak, the rapid triage of potential carriers of infection is essential to control the spread of infection and to allocate resources efficiently. We will repurpose the technology, most famously used in the pregnancy test, to create a new diagnostic to rapidly identify coronavirus carriers. This approach requires no infrastructure and can be used in the community with minimal training or expertise. This tool leads to a simple 'red line' output within 15 minutes, enabling early identification of infected individuals. Crucially, Iceni Diagnostics has successfully applied this technology for influenza diagnostics already; insight into how to adapt these tests for the detection of coronavirus is also in place. The scientific basis of this new test is to exploit the carbohydrates that coronaviruses attach to on human cells, which we will immobilise in our devices. The key advantage of this technology is that is easy to produce and can be scaled up, using established manufacture and distribution chains, to meet the substantial demands for immediate and recurrent coronavirus testing in the weeks and months ahead. It is intended to be used for triage - to enable large numbers of people to be tested with a +/- outcome, enabling positive response patients to be rapidly identified, quarantined and subjected to further testing, while enabling negative-response individuals to return to their normal work-life activities.

- UPDATES -
COVID-19 infection recurs in waves. The increase of new cases and the resulting restrictions on people movement, public events and social activities is putting intense pressure on all nations, worldwide. The rapid spread of the virus is sadly confirming that we are still unprepared to face pandemic events and that new, easy to use and rapid diagnostics are still needed – and will be so for years to come. New technologies, complementary to the existing ones, will be essential to guarantee the high number of tests required for safe management of a pandemic situation. Carbohydrates-based diagnostics present an unexplored solution and rely on reagents and resources that do not compete with existing supply chains and will therefore offer a practical alternative approach to rapid diagnostics.